Particle Physics Consolidated Grant 2015: Capital Equipment

To support the particle physics programme at the University of Oxford, as per Consolidated Grant ST/N000447/1.

Potential impact
As per Consolidated Grant ST/N000447/1.